Development of Solar Polar Business Networks in the United States and Mexico

Solar Polar is developing a highly innovative, patented solar absorption cooling system which provides

cooling with no use of electricity, zero carbon emissions and has no moving parts. The system is based on

a novel, yet simple, modular engineering design which enables significant economies when manufactured

at scale. This will result in the world's lowest cost (per watt) solar cooling system. The technology has the

potential to transform the world's air-conditioning market which is currently dominated by electricity

driven systems. The project's objectives are to develop networks of business relationships in the United

States and Mexico. The business networks established within the project will provide a platform for the

successful technology optimisation, pilot trials, manufacturing and commercialisation of Solar Polar's

innovative solar cooling system. The project's outcomes should therefore lead to an acceleration of Solar

Polar's technology development and commercialisation plans and to an increase in the scale of market

penetration.